Innovative bio/geo-sourced, re-used and recycled Products coupled with BIM-based digital platform for very low carbon construction, circular economy, energy and resource efficiency.

The built environment and related construction processes are together responsible for up to half of Europe’s greenhouse gas emissions. The circular principles can contribute in important ways to achieving the 2050 carbon neutrality target in addition to the zero emissions 2030 target. INBUILT proposes and develops (1) a set of innovative design, retrofit and construction techniques for both existing and new buildings based on the use and/or reuse of locally sourced bio- and geo-materials along with reused and recycled components coupled with (2) a digital platform, as a multi-objective decision-support tool, for the optimisation of the integration such materials in buildings. This can build an integrated strategy in which sustainability and digitalization are embedded into the construction sector. This set of products includes Larged-sized rammed earth blocks, recycled fired and non-fired bricks (with/without bio-sourced insulation), hybrid straw-clay boards, recycled concrete blocks, prefabricated waste wood external and internal wall elements, smart windows with recycled glass and bio-PUR frames, bio-based prefabricated curtain walls, recycled waste paper and textile fibre insulation mats, bio based recycled insulation sheet panels/infill, and second life PV panels. These solution techniques, already validated at the lab scale and designed following circularity principles, will be up-scaled, demonstrated and tested in real buildings and optimised using the digital platform in a solid life-cycle-based (and social LCA) perspective. A multidisciplinary consortium will support these objectives. Outcomes will positively impact i) European competitiveness of the construction sector in the field of “green” construction technologies ii) decarbonisation of the building stock, iii) increased digitalisation, iv) raise resilience thanks to circular economy, resource efficiency, eco-design and digitization of the INBUILT innovative systems